Manchester Metropolitan University and We are Couch Limited KTP 23_24 R3

To design a new global clinical trial protocol for public and private domains and develop an accompanying technology platform and patient software interface that intelligently identifies clinical populations to trials that are equitable, diverse, and representative.